Design for high-yield manufacturing of printed circuits

Emerging printed and flexible electronics have great potential for customised consumer, medical and communication applications. In the lab they show ever-increasing performance as designer materials with specific properties are being developed. For these technologies to bridge the gap to volume production, consistency of performance and high production yield are essential, yet current progress has largely focused on individual device performance.

A type of electronic device, the source-gated transistor (SGT), was developed and patented at Surrey and operates on different principles to a conventional thin-film transistor. This device has the potential to produce uniform performance (especially drain current) despite significant parameter variation which may occur during manufacturing. SGTs can be made in a variety of technologies and in principle can be combined with conventional transistors to create high performance printed and large area electronic circuits without resorting to complicated compensation circuitry to repeatedly achieve the desired characteristics. SGTs would be ideal devices for routine operations in mass-market, low-cost printed electronics, in which their energy efficiency and uniformity of performance would outweigh the comparatively low operating speeds.

This project would be the first systematic study of both devices and low cost circuits deliberately designed to take advantage of the uniformity benefits of SGTs, with a focus on organic materials. The field of organic transistor research is particularly attractive due to the comparative ease of fabrication, rich palette of designer materials materials - both current and future, flexible substrate compatibility and low capital investment in equipment. This research has, however, now reached a plateau with the development of high-performance semiconductors, where significant improvements are likely to arise chiefly through the synthesis of improved materials. The principal hurdles for high-volume manufacturability are now the comparatively low yield and significant variations in performance, particularly over a large area. We will demonstrate the next important innovation, bringing high-volume yield to the manufacturing of low-power organic electronic technologies, by addressing these challenges.

Project partners NeuDrive (materials and devices), Silvaco (simulation), and Altro (smart living spaces) will provide essential know how in order to help achieve the project aims: to verify theoretical SGT properties by device fabrication and characterisation; to optimise the designs and assess the performance of electronic circuit blocks made with source-gated transistors; to support our findings with numerical modelling; to create design guidelines and documentation, facilitating the uptake of this new technology in both the academic and industrial environments.
CPI, the national facility for research into advanced manufacturing processes for electronics, will be subcontracted for part of the fabrication, allowing research staff to concentrate on process development, device optimisation and circuit design.

We expect the greatest value of the project to be in making possible the efficient high volume manufacturing of a wide variety of printed and flexible electronics used for wearables, sensor arrays and internet-of-things (IoT) devices, which are priorities for development in both the research community and industry. Our contribution will allow consistent performance to be obtained from printed and flexible circuits, directly increasing the market viability of a variety of cost-effective applications.

Potential impact
The project studies an enabling technology for a multitude of applications. Sensor, medical and consumer uses will be brought closer to viable commercialisation by the proposed thin-film technology. Novel applications, with low power, adequate operating speed and reliable, high-yield, yet simple fabrication will bring to the market new user interfaces, monitoring devices for the elderly and "smart home" platforms. Long term, these will reduce the care burden on the health service, increase patient quality of life, and facilitate the development of new paradigms human-computer interaction, all with comparatively low capital cost.

A new class of wearable, stretchable and connected electronics with embedded sensors will be made possible by incorporating source-gated transistors in the electronic design, mostly at the interface between sensors and high performance, highly integrated circuitry, simplifying designs and reducing the time to market and design overhead. The circuit design community will have a new means of building high gain and low-power analog configurations, with bespoke behaviour, design rules and potential applications. Tutorial documentation will be produced for engineers; initial compact models and design rules will reduce the barrier to adoption of the device structure and its design approach.

Increased circuit robustness will increase viability for industries not traditionally associated with electronics to start incorporating printed electronics into their products (e.g. roll to roll manufacture of plastics, paper, wall cladding and flooring could incorporate sensors, signage and control interfaces). Companies in these sectors have already approached the PI, and this project will offer proof-of-concept data for future development and partnership.

Overseas mentoring by Prof Xiaojun Guo at Shanghai Jiao Tong University will aim to identify market opportunities for the new technology for immediate industrial uptake in emerging consumer electronic platforms such as displays, wearable sensors and smart labels, currently under advanced development in Asia.

Project partners will benefit directly by consolidating their respective leadership positions. Project insight will allow Altro to rapidly prepare ultra-low-cost, large area designs for immediate integration onto their products. NeuDrive will acquire new data on material behaviour and the scientific papers will serve to illustrate the performance advantages of their organic platform and the means of practically realising high-uniformity electronic circuits with this technology, towards fully printed organic sensors and wearables. Silvaco's thin-film transistor compact model will be refined to include a first order representation of the contact effects, based on the data from the fabrication runs; in the medium term the model will be an essential tool for SGT circuit design. Measurement results will be fed back and compared to simulation, and improvements to the TCAD routines in Atlas will be identified. Lastly, as the centre of excellence for novel electronics manufacturing in the UK, CPI may have a head start in implementing the SGT design approach, and will be in a strong position to conduct proof of principle trials for the larger design community.

Education will build on the PIs award-winning track record. The researchers involved in the project will develop multidisciplinary skills at the forefront of device and circuit design for robust flexible circuits, with great leadership potential in academic or industrial careers. Undergraduate students in Electronic Engineering will receive up to date training as state-of-the art device physics and circuit design elements are included modules taught by the PI. Emerging materials and technology will catalyse engagement activities with school children and the public, demonstrating the excitement, interdisciplinarity and bearing on society of modern electronics, and STEM in general.